Pushing the Limits of High-Field Solid-State NMR Technology: Enhancing Applications to Advanced Materials, the Life Sciences and Pharmaceuticals

Solid-state nuclear magnetic resonance (NMR) spectroscopy is arguably the most powerful technology for providing atomic-level structure and dynamics understanding of molecules and materials. The physical and life sciences communities exploit this analytical science technique extensively to address challenging issues in a wide range of systems relevant to, for example, pharmaceuticals, battery materials, catalysis and protein complexes. Importantly, the advances enabled by solid-state NMR as an analytical technique are continually increasing in line with technological progress in the development of new NMR hardware. In particular, the recent development of commercial 1.2 GHz NMR systems stands to open up exciting new directions in NMR methodological development and deliver unprecedented levels of structural, dynamic and mechanistic information. Seven 1.2 GHz NMR systems are already in operation across Europe with further systems soon to be installed in Germany and the USA. UKRI has recently invested in two such systems at the High-Field Solid-State NMR National Research Facility (NRF) at the University of Warwick, and at the Henry Wellcome Building for Biomolecular NMR Spectroscopy at the University of Birmingham. These systems are expected to be operational in the UK in 2025.

The proposed project aims to optimise UKRI's substantial investment in high-field solid-state NMR spectroscopy (notably £23M in 1.2 GHz NMR) by working in partnership with fifteen internationally leading laboratories and seven industry partners. The work will focus on sharing technical and application know-how and expertise to deliver new experimental NMR methodologies and protocols, as well as new scientific insight into complex chemical systems. The project will be divided across three main classes of systems: inorganic materials, biosolids and pharmaceuticals, with researchers working in each of these fields. New experimental methodologies will be designed and investigated within the NRF itself, and also exploiting the wide range of NMR hardware and expertise available in the co-investigator team and partner institutions. As well as the main focus of ultra-high field NMR, the NRF and partner institutions will provide access to specialist NMR hardware such as very high- and low-temperature apparatus (100 - 1000 K) to enable complex structural and dynamic phenomena to be probed in greater detail.

The techniques developed within the project will enable the capabilities of ultra-high field NMR to be fully realised and will lead to new atomic-level insights into systems of relevance to the wider scientific community and industrial partners. The dissemination of the research and the interaction with international academic and industry partners will help to maintain the UK's position as a world leader in solid-state NMR research.